WorkCast Enhanced Virtual Events Platform

With the restrictions on movement in place around the world as a result of the Covid-19 pandemic, more and more people, social groups and large organisations are turning to web-based communication to facilitate remote working and interaction. Despite the large number of providers of communications platforms for individual and groups, there are very few providers of environments that can host hundreds of delegates.

WorkCast are UK-based providers of market leading virtual event software. Our Virtual Events platform is used by large organisations around the world to host webinars, conferences and educational events. We are now experience a surge in demand that requires us to innovate and adapt our product offering to meet customer requirements.

This project will focus on automating the set-up process of events in on our platform, reducing the amount of intervention and support required by WorkCast staff and significantly increasing our capacity to host multiple concurrent events. Alongside this, we will be developing new features that will make our Virtual Events platform a unique online replacement for large conferences. These new features include development of:

* Webcam-based breakout rooms where small groups can move away from the main proceedings for smaller interactive discussions
* Enhanced AI Introductions that will make smart suggestions of delegates you may be interested in connecting with based on delegate profiles and behaviours and interactions with event content, making it easier to find people that matter to you in events with large numbers of attendees.
* Accessibility functionality to improve the experience for users with hearing, sight or learning difficulties.

The project will form the basis of a new product offering for WorkCast, facilitating large scale communication and education during this time of uncertainty and provide a platform for large international events and conference to go ahead despite travel restrictions.

An Extension for Impact change request to this project extends the work with additional funding to include full quality testing of a complete software release and subsequent testing with select customers. This also includes work to prepare for full rollout and engagement with potential customers to sign up the functionality for events throughout 2021. This extension ensures that this project can be rapidly exploited and lead to the financial, social and environmental benefits described in the original application.